NUMERICAL MODEL FOR MECHANICAL PERFORMANCE OF CONCRETE SEA WALLS

The purpose of this thesis is to provide technical criteria and guidance for the planning and design of prevention structures against extreme tsunami loads. Specific areas will be covered, including, design considerations, stability requirements (improvement of concrete strength against tsunami impact forces using nanomaterials), and methods of stress analysis.
A new method of analysis and simulation model will be considered during the PhD course to clarify the mechanisms of seawall failure. To find the pressure that is generated from the tsunami, a new 2D computational hydraulic model experiment based on actual volume, height and speed of tsunami which was developed in 2015 during the MSc project will be conducted in three-dimensional flow to generate the scenario of actual tsunamis.
The overall project goal is to create the simulation of water-waves induced by the impact of extreme hydrodynamic tsunami forces and examine the mechanical response of seawalls due to impact forces. By quantifying the impact force, there will be a greater understanding on how tsunami impacts structures. The objective of this manual is to make the research results available to practising engineers in appropriate form.
This work will provide a thorough analysis of water waves generated by three-dimensional Waves generated by the movement of tectonic plates using theoretical and computational means.